University of Manchester and Kennedys Law LLP

To develop and embed an intelligent data driven fraud prevention and detection service to support insurance claim handling utilising modern machine learning, text analytics techniques and semantic technologies, that can shape and add value to business intelligence.